NICE-INDUSTRY

Green Gas Catalysts, a University of Surrey spin out seeks to capitalise on the novel perovskite structure Lanthanum Nickel Zirconium Oxide catalysts invented and patented in 2017 for the reforming of methane with carbon dioxide either with or without the presence of water. There is a specific opportunity for the reforming of biomethane that contains CH4, CO2 and H2O and its reforming to manufacture the intermediary "form gas" does not require the separation of CO2 or the use of precious metal catalysts which are 3-4 orders of magnitude more expensive than our LNZO catalysts. Our catalysts have an excellent resistance to coking unlike other non-precious metal-based catalysts that petrochemical companies and others have been developing.

Our vision is to replace precious metal catalysts for the reforming of methane derived from bio-fermentation and other sources, thereby consuming CO2 arising as a by-product and obviating its separation and collection for carbon storage.